Automated reactor platforms for accelerated discovery of next generation polymers

The application of digital technologies is transforming the discovery and manufacturing process within small-molecule chemistry. However, the polymer chemistry community is yet to embrace these technologies and still relies on laborious laboratory techniques for polymer discovery and development. These approaches are not sufficient for developing the next generation of sustainable polymer materials.

This project will involve designing and programming a reactor capable of conducting several consecutive reactions and automatically analysing the products. The reactor will use machine learning algorithms to direct experimentation, allowing exploration of parameter space which comprise multiple conflicting variables. Within the group, technologies have already been developed which can optimise the synthesis of model polymers (see Polymer Chemistry, 2022, 13, 1576) but a similar approach is now required to develop more applicable materials. The project will target controlled structure polymers, where the chemical composition and molecular weight properties are tailored for a specific application - in this case alongside an industrial partner. This partner are keen to develop more sustainable products and processes in order to meet future sustainability needs.